NeuroMindXR:Mental Health Support for stroke survivors

Annually, stroke affects approximately 15 million individuals worldwide, with the UK alone witnessing up to 119,100 new cases each year(Chohan SA et al., 2019). The ageing population contributes significantly to this burden, with projections indicating a 59% increase in the incidence of first-time strokes between 2015 and 2035 (Stroke Association, 2020). However, post-discharge, numerous patients face challenges in accessing necessary rehabilitation, leading to inadequate recovery and functional decline within the first six months(SSNAP, 2019). Up to 75% of patients will have significant cognitive impairments, including problems with memory, attention, language and perception as well as organisation of movement and thoughts(NHS Improvement- Stroke)

Stroke survivors frequently face a spectrum of mental health challenges such as depression, anxiety, emotional lability(post-stroke emotionalism), cognitive impairments, altered personality traits and behaviours, social isolation, post-traumatic stress disorder(PTSD), and sleep disturbances, which can significantly impact their rehabilitation and quality of life.

In response to the critical need for effective post-stroke mental health interventions, CardioCrown is pioneering the development of tailored Extended Reality(XR) therapies for post-stroke care. Grounded in neuroscience, such as motor imagery and neuroplasticity, and enriched with sonification personalised feedback and coaching, NeuroMindXR therapies are designed to fortify psychological resilience and emotional wellness, thereby elevating the daily lives and autonomy of stroke survivors.

The project is dedicated to addressing the unmet needs of stroke survivors, focusing specifically on the complex mental health challenges that arise post-stroke and are often not fully addressed by conventional therapies. Leveraging Extended Reality (XR) technology, the initiative will deliver a rapidly deployable and scalable solution, enhancing both the mental health and rehabilitation experiences for stroke survivors.

The project is committed to providing a personalised and effective rehabilitation journey, aimed primarily at improving psychological resilience and emotional health. By doing so, we aim to empower survivors to regain daily living skills and enhance their quality of life.